Smart Tx

This project looks to develop a platform that will provide an automated, trusted integration between payments, data and services making it possible for the Government to roll out many targeted schemes in the future to support the economy during the recovery from COVID.